Investigation of the Role of Existential Awareness in Adolescent Mental Health During Global Crises

I will conduct interdisciplinary research integrating youth mental health (MH) research,
neuroscience and education. The main aim is to investigate the role of existential
awareness (EA; Dorjee, 2017) in the relationship between awareness of global crises and
adolescent MH. EA refers to a progression in one's sense of self in relation to others and
the world at large (Dorjee, 2016). This responds to fundamental needs in adolescence,
such as the need for belonging and the need for purpose in life (Roeser & Pinela, 2014).
Therefore, EA may effectively address distress concerning global crises, which can induce a
sense of meaninglessness, loneliness and resignation (Passmore, 2023). Research shows
that global challenges significantly affect adolescent MH (Poletti et al., 2023), which is
particularly concerning considering the current youth MH crisis (NHS, 2022).

In the area of adolescent MH, research supports that a self-transcendent purpose
(orientation towards a greater purpose) can help youth stay optimistic during adversities
in their personal lives (Liu et al., 2021) and in relation to global crises (Ojala, 2007).
However, research has not shed light on self-transcendence understood as the sense of
self in relation to the world. This is considered within the modes of EA framework (Dorjee,
2017).
Developmental neuroscience research has established beneficial effects of the first mode
of EA (decentring; i.e., recognising the fleeting nature of thoughts and emotions and
disidentifying from them) on MH in pre-adolescents (Nguyen & Dorjee, 2022). This study
showed that the amplitude of a brain-wave-derived marker of emotion processing called
the late positive potential (LPP) in response to negative stimuli was significantly reduced
after training in decentring. No such reduction was observed in controls. The LPP is an
averaged brain wave in response to a stimulus which reflects emotion processing and is
captured with the electroencephalograph (EEG). This method is commonly used in
neuroscientific research to understand neurophysiological processes linked to MH.
Nguyen & Dorjee's findings suggest that decentring is associated with reduced emotional
reactivity and, therefore, may lead to reduction in anxiety-related psychopathology.
However, research investigating more progressive modes of EA in relation to MH is
extremely limited (e.g., Katyal et al., 2020), and currently, no research exists on adolescent
populations. Moreover, to my knowledge, no research to date has investigated how EA
could play a role in improving MH in relation to global crises.

Moreover, I will co-productively explore with young people what experiences of EA they
already have and identify how EA could be integrated in educational practices to help
them effectively deal with stressors related to global crises.

Research Questions:
RQ1: Does EA have a protective effect on adolescents' MH in relation to global crises?
RQ2: Are potential MH protective effects of EA reflected on neurophysiological measures
of affect (LPP) when viewing stimuli related to global crises?
RQ3: What strategies do adolescents already use to shift their EA to support their
management of distress in the face of global crises, and how could these and other similar
strategies be introduced into educational practice?